showplans

Showplans is an award-winning provider of floorplans, 3D visuals and various mobile and web apps for events.

We are currently seeking funding in the form of an innovation voucher for cyber security to help us demonstrate our competence in fulfilling the data security requirements of an important client who, should we achieve the required security certification, has agreed to invest a significant sum in the development of a new product that they would then have access to.

This investment will transform our company as not only will it allow us to expand our product development team in the shorter term, but by giving us the opportunity to get our product out to market sooner, we will be able to increase our sales volume over the longer term, leading to an overall improvement in our market position and additional income that can be reinvested in our sales team and ongoing product development for our range of apps.